The University of Edinburgh and PlasmaTrack Limited KTP 22_23 R4

To develop and optimise a Nitrogen Arc Discharge Plasma railway cleaning system, embedding plasma science within the technical development team, and influencing the new product development route map.